Ai Risk Management for SME ecosystem

Until recently, the use of AI in business has been generally unregulated. However, this is rapidly changing. AI's increasing prevalence and wider consumer and legislator recognition of its role in society is driving forward a swathe of legislation across the globe. The UK has recently announced its National AI Strategy which includes the Centre for Data Ethics and Innovation AI 'assurance ecosystem roadmap' and the FCA, ICO, OFCOM and CMA are all producing regulatory guidance. Internationally, EU AI Acts and multiple US interventions are confirmed as emerging over the next year. Most notably, New York City now requires 'bias audits' of all AI-HR technologies.

Holistic AI ensures that enterprises can adopt AI with confidence and assurance guaranteeing AI that is safe, ethical, and legal. This is achieved by intensively assessing data, models, and processes, at any level of maturity or scale.

We will create an SME-focussed evaluation tool to enable them to access our Enterprise-grade AI assurance system. 432,000 UK companies have adopted at least one AI technology (DCMS: AI activity in UK businesses-2022) and these SMEs must adapt to the fundamental restructuring of our data economy, now and for the longer-term. We will enable them to adopt AI with confidence, minimising risk, and prepare for demonstrating compliance with, for example, the wide-ranging implications of the EU AI Act.

This is a significant challenge as it requires creating a far more streamlined version of the current platform with far less computationally expensive assessments, more in line with potentially simpler use-cases and ecosystems. Our current deployments with enterprise organisations spans systems from Windows Hello through recruitment to intensive research platforms, with analysis conducted over multiple stages spanning Risk Mapping, Risk Mitigation, Assurance Reporting and Bespoke Advisory.